Sheffield Hallam University and Preformed Windings Limited KTP 24_25 R2

To develop a data-driven, ML and AI enabled, scalable production planning system that integrates with sales, HR and quality control departments enhancing efficiency, capacity forecasting. Ongoing data collection will enable AI application for future production planning.